Development of Dynamic Impact Equipment

Research into the impact performance of low density polymer foams resulted in the development of a testing device called Dynamic Impact Equipment (DIE). Unlike traditional methods such as the Split Hopkinson Bar, DIE has the ability to directly determine the stress-strain curves resulting from impact for low density polymeric materials at speeds up to 70 MPH.
Since the analysis of many impacts such as car crashes requires a knowledge of material properties at elevated temperatures, the proposed project would seek to further develop DIE such that impact tests over a temperature range of 23-100°C could be undertaken. The results of such tests would be of use in the verification of analytical tools to validate the applicability of using these polymeric materials. Further uses for low density polymeric foams could also be determined.